Tread 4 Nedz

"Tread 4 Nedz is a product designed to help make riding and road safety a more supported, less worrisome equestrian activity.
Tread 4 Nedz is a single use application that is applied to specific areas of your horses shoes (as directed on the packaging) prior to riding on roads and other similar surfaces.
Riders will feel more confident and secure in the knowledge that the likelihood of their horse slipping and having an accident is significantly reduced when using Tread 4 Nedz."